The role of green hydrogen in the West Midlands Combined Authority local energy system

Green hydrogen production from weather dependent low-carbon generation is an area of growth signposted in the Committee on Climate Change's 6th Carbon Budget. This research will focus on the advantages and disadvantages of green hydrogen generation at a local level, specifically within the West Midlands Combined Authority area. Blue hydrogen production is less likely to happen within WMCAs area, and is more likely to be developed outside of the WMCA area i.e. within industrial clusters linked to carbon sequestration. There are a number of very live research areas this PhD will seek to build knowledge to help evidence, such as whether green hydrogen production would be suitable for an area such as WMCA, what are the advantages, what are the disadvantages, what are the uncertainties. Does having local generation of hydrogen and local storage help an area in its quest to decarbonise? Does it provide it with greater resilience, is it cheaper than alternatives, does it offer any advantages over blue or green hydrogen imported to the area? Increasing amounts of data are helping the creation and validation of digital twins, and the WMCA area has been chosen as a significant metropolitan area that the University of Birmingham sits within. The project will aim to engage with WMCA and Local Authority Stakeholders to capacity build knowledge of energy systems and data challenges.

Potential impact
The RI self-assessment of an individual's research projects will mean that the cohort have a high degree of understanding of the potential beneficial impact from their research on the economy, society and the environment. This then places the cohort as the best ambassadors for the CDT, hence most pathways to impact are through the students, facilitated by the CDT.

Industrial impact of this CDT is in working closely together with key industry players across the hydrogen sector, including through co-supervision, mentoring of doctoral students and industry involvement in CDT events. Our industrial stakeholders include those working on hydrogen production (ITM Power, Hydrogen Green Power, Pure Energy) and distribution (Northern Gas, Cadent), storage (Luxfer, Haydale, Far UK), safety (HSL, Shell, ITM Power), low carbon transport (Ulemco, Arcola Energy), heat and power (Bosch, Northern Gas).

Policy impact of the CDT research and other activities will occur through cohort interactions with local authorities (Nottingham City Council) and LEPs (LLEP, D2N2) through the CDT workshops and conference. A CDT in Parliament day will be facilitated by UKHFCA (who have experience in lobbying the government on behalf of their members) and enable the cohort to visit the Parliamentary Office for Science and Technology (POST), BEIS and to meet with local MPs. Through understanding the importance of evidence gathering by Government Departments and the role this has in informing policy, the cohort will be encouraged to take the initiative in submitting evidence to any relevant requests for evidence from POST.

Public impact will be achieved through developing knowledge-supported interest of public in renewable energy in particular the role of hydrogen systems and infrastructure. Special attention will be paid to demonstration of safety solutions to prove that hydrogen is not more or less dangerous compared to other fuels when it is dealt with professionally and systems are engineered properly. The public, who are ultimate beneficiaries of hydrogen technologies, will be engaged through different communication channels and the CDT activities to be aware of our work. We will communicate important conclusions of the CDT research at regional, national, and international events as appropriate.

Socio-economic impact. There are significant socio-economic opportunities, including employment, for hydrogen technologies as the UK moves to low carbon transport, heat and power supply. For the UK to have the opportunity to take an international lead in hydrogen sector we need future innovation leaders. The CDT supported by partners we will create conditions for and exploit the opportunities to maximise socio-economic impact.

Students will be expected in years 3 and 4 to undertake a research visit to an industry partner and/or to undertake a knowledge transfer secondment. It is expected these visits (supported by the CDT) will be a significant benefit to the student's research project through access to industry expertise, exploring the potential impact of their research and will also be a valuable networking experience.